The 2013/14 Winter Floods and Policy Change: The dynamics of change in the aftermath of major crises

This project explores the importance of the early periods following major crises for determining longer-term responses to national policy issues. It does so in order to understand the possibilities at such times for embedding robust, long-term responses to relevant social problems. The research focuses on the major floods which hit the UK during the winter of 2013/14, taking the Somerset Levels and Moors as a case study for examining governance processes and their outcomes in the aftermath of crises. The prolonged nature of these recent floods within Somerset has brought high levels of political, media and wider public attention. There is evidence of conflicting positions and viewpoints on the causes of the floods and the most socially, environmentally and economically appropriate response measures across various stakeholders and flood affected publics. The research will examine this dynamic and evolving context of solution and problem framing in order to build understanding of the immediate aftermath of floods as a key period in which policy change happens and particular solutions emerge. The primary objective will be to show how this initial period of response impacts on the kinds of policy solutions that are put forward and subsequently delivered over the longer term. Our research will be guided by these specific research questions:

1) Do the periods following major national crises offer potential for initiating change in policy and response approaches to floods?

2) What framings are identifiable across the wide range of actors affected by and involved with the 2013/14 floods and how are they linked to specific solutions and outcomes?

3) Which framings dominate or become marginalised over time and with what implications for longer-term responses?

4) How are longer-term issues such as land use, agricultural policy, climate change adaptation and sustainability, incorporated and addressed?

The project will use innovative qualitative and quantitative methods to look in-depth at the perspectives and experiences of those that have been directly affected by flooding and those in positions of responsibility for responding and managing floods. Using repeat interviews and a locally representative survey instrument, as well as visual methodologies (i.e. photo-elicitation), the project will generate a rich data set that will be used to interrogate the important questions about governance in periods after crises that the research addresses. The lessons learned from this case study will inform the processes of policy-making as they unfold and contribute to the development of robust, long-term responses to floods that are attuned to the values, perspectives and world views of the different social actors affected.

Potential impact
The proposed programme of work will create a significant body of empirical data that will allow for a triangulated analysis and synthesis across the three separate WP outputs. We envisage the conclusions informing UK policy making in two specific ways: 1) By highlighting different framings and understandings of the issues that should be considered within the flood policy decision making processes; and 2) by informing the ways that processes of flood governance engage with longer-term issues. The project has direct and long-term strategic relevance and strong potential to impact policy development both through the research itself (as indicated in the case for support) and the specific activities we propose to enhance the economic and societal impact of the research.

1) During the proposal development phase we have already worked using our existing contacts and knowledge of the governance terrain to build links with potential beneficiaries and users (e.g. Environment Agency, Department for Environment, Food and Rural Affairs, Somerset County Council). We have developed the basis for a project Sounding Board that will be used throughout the study to facilitate the co-production of knowledge with research users where appropriate. The Board will involve ongoing interactions at key intervals during the project's development to both incorporate the knowledge and insights of users in the processes of research design and provide a basis for disseminating early findings, providing a route for direct and immediate impacts. The potential for impact will further be enhanced through the creation of deliberative fora in Work Package 3 of the project that will provide a basis for engagement and discussion amongst other stakeholders and affected publics.

2) Valuable early intelligence is likely to be generated by this project regarding particularly sensitive issues in the ways floods are managed requiring in-depth engagement between decision makers and the lay public in the future. These outputs will be of use for stakeholders in government (e.g. DEFRA, EA), flood risk management industries (e.g. engineering firms such as ARUP), and NGOs (e.g. the National Flood Forum). All members of the team are active and engaged social scientists in the area of environmental risk that regularly provide expert advice through knowledge exchange meetings, presentations and briefings with potential beneficiaries and users. The insights generated from this project will be disseminated via these more informal routes drawing on the experience of team members. Team members will work to disseminate the research via the media, social media and their wider online presence in order to generate interest in and awareness of the ongoing work. This will be achieved through producing press releases pertaining to key events or outcomes, using our twitter accounts (our team's twitter followers number over one thousand and include influential journalists, policy audiences and academics), and writing for relevant blogs, websites and non-academic publications (e.g. Carbon Brief, the Conversation, National Flood Forum bulletin). We will also seek the support and advice of the Science Media Centre in order to hold a media briefing towards the end of the project reporting key outcomes.

3) The research is likely to generate interest from members of the flood affected and wider public. To reach these audiences a number of key public engagement activities will be undertaken building on existing plans and funding already in place or having been applied for. For example, we plan to have a presence at the AHRC Being Human festival and the ESRC Festival of Social Science through which we would disseminate findings and insights arising from this project. Additionally, we can enhance a planned ESRC-funded event 'Seeing the Climate' (grant ES/K001175/1) by utilising the photographs that would be generated as part of this research.